Prioritisation of cancer driver gene candidates within structural variation hotspots

Structurally diverse tumours such as HGSOC and glioblastoma often show regions subject to recurrent SVs across tumour samples, and it is known that some of these variants are targets of selection and play critical roles in tumourigenesis. Some have direct functional consequences, such as amplifications of oncogenes, while others appear to affect the expression of nearby genes, but most remain mysterious (Li et al, Nature, 2020). It remains challenging to detect the influence of selection in generating the SVs observed, against the background of the highly variable mutation rate across the tumour genome, without a proxy for this rate. We developed such a proxy, in the form of accurate genome-wide regression models of DNA double strand break (DSB) susceptibility (Ballinger et al, Genome Biol, 2019); allowing us to model the probability of observing recurrent SV breakpoints at any locus due to chromatin-mediated mutational bias alone. However, there are now opportunities to improve these models using additional data, and discover novel driver genes. Firstly, our unpublished HGSOC data show that gene expression patterns can be a potent tool in discerning particularly promising candidate genes from passenger genes within hotspots, and we will include these patterns to improve model predictions. Secondly, abundant genome-wide CRISPR screen data have accumulated, providing rich gene essentiality data for 112 ovarian cancer and 161 glioma cell lines (Boehm et al, Nature, 2021) which have not previously been used in driver gene prioritisation. Thirdly, recent work has shown that SV length distributions have great potential in driver gene prediction (Shia et al, Nature, 2023), though this approach has not been used with WGS data. We will explore the potential of these three additional data types using our unpublished HGSOC and glioblastoma WGS/RNAseq cohorts, as well as published WGS data for 2700 other tumours (ICGS PCAWG, Nature, 2020), to predict novel cancer driver genes within SV hotspots.